Big data management of a multi sensor concrete durability system

Amphora Technologies Ltd will use the innovation voucher to help create a big data management tool for installations of sensor networks in concrete structures.